Epigenetics: To understand the factors controlling establishment and robustness of epigenetic states in development.

Technical abstract
In our second major aim, we study when and how in early development major epigenetic information is set up. Epigenetic systems are particularly dynamic and plastic at the earliest stages of embryonic development as the different cell lineages are first determined, and errors that occur at these early stages can have life-long adverse effects. Although we understand a good deal about these mechanisms from work in model organisms like the mouse, we need to know whether human development depends on similar systems. We have pioneered models that mimic implantation of human embryos which, together with methods we have developed to profile epigenetic information in individual cells, allow us for the first time to investigate how epigenetic systems help determine early human development and set up epigenetic states for life.